Deciphering the developmental basis of carpel and fruit shape

Nearly all fruit, grains and seeds are produced by the carpel - a closed organ located in the centre of flowers, that houses the ovules and facilitates their fertilization. Critically, from our perspective, the carpel plays a crucial part in determining the yield of crops harvested for fruit, grain or seed. Therefore understanding how the carpel is formed is fundamental to explaining how fruit is produced, how fruit diversity arises, and how it is affected by the environmental conditions in which plants grow.

This project addresses the following questions:
- how do genes control the growth processes that lead to production of the carpel?
- how are these genes and processes modified to produce a different carpel shapes?
- how are the processes that lead to carpel production affected by environmental stress such as heat and drought?

We will answer these questions by studying the mechanisms that regulate carpel formation in the model species thale cress (Arabidopsis thaliana), a member of the cabbage family, and the agronomically important legume species pea (Pisum sativum). To identify the mechanisms that control how the carpel is formed within the floral bud we will investigate how genes influence cell division and cell growth. To understand how different carpel shapes are produced we will compare the activity of genes of interest and the growth patterns that generate the carpel in two plant species with different carpel shapes (thale cress and pea). To determine how these processes respond to environmental stress we will subject plants to high temperatures and/or drought and measure the effect of stress on carpel development and fruit production.

As we study how genes control growth in the flower bud to produce the carpel in the two species we will be able to dissect the evolutionary history of fruit diversity. As we test how these processes are affected by elevated temperatures and low water availability we will be able to understand how plants make decisions through development in response to the environment.

The results of our research will enable us to predict how fruit production will respond to growing environmental pressures, and improve fruit and seed production in agronomically important crops in a changing world.

Technical abstract
The aim of this project is to investigate the mechanisms that control the floral-meristem-to-carpel transition, and how these processes respond to environmental stresses which are known to negatively impact fruit yield.

Our approach is based on longstanding theories on the origin of the carpel from foliar organs, our current understanding of leaf development, and our recent advances in computational modelling of plant organ growth. Together these have led to the evidence-based hypothesis that all leaves and carpels share a common origin which is reflected in their developmental programs. We will test this hypothesis by investigating whether genes that play key roles in leaf emergence and patterning are expressed and play a role in the growth patterns that underlie emergence of the carpel from the floral meristem. We will investigate these processes in fine detail using fluorescent gene reporters, cell markers and inducible sectors in the model species Arabidopsis, to produce a mechanistic view of the molecular and growth patterns that control emergence of its complex fused carpels. We will use this insight to determine how the mechanisms that control fused carpel emergence are conserved in the single legume carpel of pea, assessing the expression patterns of candidate genes and testing their roles in carpel emergence. With this information we will create a framework to study carpel diversity and how carpel initiation influences fruit yield. To understand how environmental stresses reduce fruit yield we will assess the impact of heat stress and drought on carpel initiation and the expression of key genes that regulate this process.

This project will lead to an integrated understanding of the developmental mechanisms that underlie carpel initiation, which will enable us to better predict how fruit yield responds to environmental conditions and enhance our capacity to improve the production of fruit and seed in a changing world.